Commuter Guardian

Commuter Guardian will enable enhanced features for transport focused apps with the potential to improve the commuter journey experience from planning to completion. Commuter Guardian presents optimal multi modal information for A - B journeys, considering the user's personal travel preferences. Using this information Commuter Guardian may then provide personalised incentives to encourage users to change their travel habits and reduce the load on already congested routes. In addition to this, Travel Guardian features will directly generate valuable context-rich, real time crowding and qualitative data which will be available through an API. This project addresses Phase 1 of the competition brief in delivering a study that will evaluate the business case of Commuter Guardian technology in a real-world scenario. The solution has been created through the incorporation of existing technologies: Travel Guardian and Commuterhive. We seek to implement Commuter Guardian in an environment as a first-of-a-kind deployment that mainly addresses the connected transport and urban living themes.